Development of a broad spectrum antifungal series

Invasive fungal infections kill 1.5 million people worldwide per year. New antifungal drugs are urgently needed to combat the increasing mortality from these diseases and to supplement the limited therapeutic options. In particular new antifungals with novel mechanisms of action are required to address the worrying rise in resistance to current therapies. This project will continue the development of a broad spectrum antifungal series discovered by F2G - named the F6-series. This series has a mechanism of action different to current drugs and has been shown to be active against strains of fungi that are resistant to the leading azole class of antifungals together with certain hard to treat fungi such as Scedosporium prolificans which is resistant to all known classes of antifungal. Innovative approaches will be taken in this project, including structure based drug design employing newly developed models of the protein target of the F6-series. As the potency and efficacy of the series improves we aim to identify a preclinical drug candidate ready for final toxicological assessment prior to clinical studies.